Automatic seizure detection and monitoring in hospitalised patients using artificial intelligence

Continuous or recurrent seizures, status epilepticus, is a common cause of impaired consciousness. Early treatment of status is vital to limit brain damage, yet the diagnosis is often delayed or missed because of a failure to obtain an electroencephalogram (EEG), which records electrical activity from the scalp. However, EEG needs specialist staff and resources, which are poorly available.

This project will develop AI algorithms to automatically detect and monitor seizures from EEG, and inform the design of novel point-of-care EEG devices.